Harper Adams University and Tallis Amos Group Limited KTP 24_25 R5

To develop a new service by integrating innovative pesticide and nutrient prescription mapping tools into the company's portfolio of services for the agricultural sector.